Understanding Self-Management and Support for Young People with Chronic Musculoskeletal Pain

This study explores how adolescents (aged 13-18) and their families in the UK navigate the complexities of managing chronic musculoskeletal pain. Using a qualitative, constructivist grounded theory approach, the research will examine the experiences of young people living with chronic musculoskeletal pain, focusing on the barriers and facilitators that shape their self-management practices. Through in-depth interviews with adolescents and their parents, the study seeks to understand the role of family support in the transition to independent self-care, as well as the challenges of engaging with healthcare systems and navigating often fragmented services.
Rather than prioritising short-term medical outcomes, this research takes a person-centred, solution-focused approach to investigate the long-term lived experiences of adolescents with chronic pain. The study is informed by Vygotsky's scaffolding theory and the Individual and Family Self-Management Theory, providing a framework to analyse how parental guidance, healthcare interactions, and personal agency contribute to self-management strategies. By centring the voices of young people and their families, the research aims to offer insights that can inform more effective, holistic support systems and improve the quality of care for adolescents living with chronic musculoskeletal pain.